Environmental Exposure to Polymers and their Transformation Products in a Changing World' (ACCE NERC DTP)

The study of polymers in the aquatic environment, in order to deepen our understanding of their behaviour and mechanisms of degradation, and how these influence their potential environmental effects.